Zero waste Heat vessel towards relevant ENergy savings also thanks to IT technologies

ZHENIT overall objective is to promote Waste Heat Recovery (WHR) as key and “ready-to-implement” solutions to achieve 2030 IMO/
EU targets for shipping sector decarbonization. ZHENIT goal is to fully untap “on-board WH potential” developing and validating WHR
solutions at different temperature levels towards the exploitation of WH for different on-board services (cooling, power, desalination)
thus able to valorise heat in different vessel processes like: WH-to-Trigeneration via an innovative recuperated ORC integrated with an
heat pumpt with ejector (T>100°C – NTUA); WH-to-Cooling and Desalination via an adsorption system (70